Legal Innovation

"The law firm that puts clients first. That is our aim. We wish to build on that and become the law firm that clients put first and become a market leader. As a full service law firm, our service offering is wide with different ways of working and no consistency across the departments. The idea is to review our whole working practice down to the minute detail and bring together everyone’s expertise and knowledge as part of an innovation culture for the benefit of the firm and improve the whole experience of the firm – working here, receiving a service, communication with other businesses, etc.

The major challenge for the business is how to overcome this inconsistency and develop a brand new way of working that is brought into by all staff, their involvement valued and continuous innovation/improvement developed to be a key part of all staff’s thinking and culture. "